Indra

Indra has extensive knowledge and experience of converting traditionally fueled vehicles to 100% electric drive.

Indra have worked with a variety of customers with different and challenging needs such as enthusiasts who want to give a classic with a modern drivetrain without affecting the appearance of the vehicle as well as working for larger carmakers on modern concepts and prototypes.

Indra not only make the vehicle drive on electricity, but also integrate with the vehicle to get things working. For example, we have successfully integrated guages, driver controls, power steering and air conditioning to modern vehicles.

Indra has worked with cars, bikes, scooters, golf carts and mobility scooters and will happily consider work on anything weird or wonderful! If you or your company is interested in Indra's services then please contact us using the details on the contact page.